Gene switches and treatment resistance in advanced cancer

This project will investigate fundamental mechanisms of gene regulation and protein expression in the context of treatment response in prostate cancer. Prostate cancer is the most common cancer affecting men, with 1 in 7 white, and 1 in 4 Black men diagnosed with prostate cancer. There is no cure for advanced prostate cancer.

We have recently implicated RNA methylation in response to anti-androgen treatment, the most important approach to treat advanced prostate cancer. We found that RNA methylation is essential for response to treatment and new therapies that target RNA methylation can reverse treatment resistance. The exact mechanism whereby RNA methylation is involved in treatment response is the innovative focus of this proposal. This knowledge would enable the better use of these novel treatments in development for leukemia patients to be more rapidly translated to benefit prostate cancer patients.

The project will be supported by existing genomics datasets and cell lines generated by our on-going grant funded projects. The specific focus of this project is to determine how the RNA methyltransferase complex function and composition changes in treatment sensitive and resistant prostate cancer. You will determine how methyltransferase inhibitors already in clinical trial for both leukemia and solid tumours may benefit patients with prostate cancer. To do this you will use cultured cell lines and near-to-patient organoid models to understand how these drugs alter gene expression and thereby change treatment response. This information will help justify the repurposing of these drugs for prostate cancer patients.